University of Cambridge and Storm Therapeutics Limited

By integrating additional biomedical data, the "HumanMine" biological database system will be extended to support RNA epigenetics and cancer drug discovery.